Reversibility of the Pi-Calculus and Session Types

This project studies reversible computation of the pi-calculus based on session types and multiparty session types. It includes behavioural theories and their applications.